CONSTRUE

The CONSTRUE project will investigate the creation of the next generation of integrated
library/learning systems. The initial focus will be on the support of individual and
collaborative learning for literacy. CONSTRUE will integrate a number of library system and
Web-based learning technology innovations to create a flexible but coherent education
capability. These innovations include:
a) support for several novel content delivery capabilities including eBook annotations,
seamless delivery through Interactive Whiteboards and integration with publisher-based
learning materials;
b) support for collaborative learning activities including access to, and use of, social
networking services through a trusted mediation interface;
c) interoperability-based integration with external library services to facilitate access to a
broader set of electronic materials (in particular eBooks);
d) support for a broad range of analytics/reporting capabilities to provide insight into the use
of the various learning materials;
e) support for native ‘app-based’ 3D gaming on mobile devices and Silverlight-based video
capture and processing to provide a richer set of multimedia-based collaborative learning
opportunities.
Open interoperability standards will be adopted to promote content access, eBook annotation,
metadata-based federated library search and retrieval and to provide a third party payment
mechanism. Access to the services will be through a Silverlight-based client but access will
also be provided through a set of native apps to ensure support for a wide range of mobile
devices. Proof-of-Concept and Prototype demonstrators will be deployed and evaluated. The
evaluations will focus on the functional and performance capabilities of the CONSTRUE
library/learning framework & access to it through mobile devices. Both demonstrators will be
deployed as Azure cloud-based client-server solutions with the infrastructure being designed
to be robust against denial of service attacks.